Cardiff University And GAMA Healthcare Limited

To enhance products, create data demonstrating their efficacy and lay the foundation for an R&D facility to enable products to be developed independently.